Design Innovation in Space Technology Commercialisation

LENA Space develops low-cost, fast to market rocket technology primarily for space launch systems. Our challenge is to creatively explore opportunities for commercialisation that enables the business to move to a revenue generating and privately financed model. Leveraging a human centred design process is the best solution to develop products and services that resonate more deeply with an audience ultimately driving engagement and growth. Working with industry leaders we are taking a collaborative and iterative approach to the double diamond process run across three phases of activity that builds in key tools from business model canvassing and human centred design. In parallel we are embedding key skills back into the business to bring design thinking into the culture of the organisation, addressing an innovation barrier.